What are the odds? Capturing and exploring data created by online political gambling markets.

The 'What are the Odds?' project builds on the intuition that the odds offered on gambling markets inform us about participants' perception of the likelihood of possible outcomes for a given event. 'Long' odds, which offer a high return, tend to be offered on (perceived) unlikely outcomes, while 'short' odds, which only offer a very small return, indicate that an outcome is considered likely. Furthermore, odds on offer vary over time as new information becomes available.
'What are the Odds?' leverages the fact that most contemporary online gambling websites offer odds on political outcomes. Because these odds are published online, it is possible to gather them automatically, and to compile records of how the markets fluctuate over time. The project will gather and analyse gambling market data concerning elections and referendums, the key means by which citizens influence policy in representative democracies.
From an academic viewpoint, online political gambling markets provide unique data about the shifts that take place during election campaigns. Such shifts are currently measured via polling data - however, polls are highly expensive, tend to be conducted at irregular intervals, and polling houses differ in sampling and weighting methodologies. Online gambling markets provide free, minute-by-minute snapshots of outcome likelihoods during a campaign that are all generated by the same mechanism. Online gambling markets are also often available for individual candidates within their respective constituencies - making them a rich new resource for campaign scholars.
However, gathering and organising such data is not straightforward, especially given the number of sites offering political betting markets - each site has a specific format and features, which must be taken into account. Furthermore, in line with the research call, these data are 'big' - in terms of volume (for instance, the UK general election dataset size is estimated at 9.5 GB) and velocity (the speed at which markets can react to external events). Storing and analysing such data require bespoke tools and techniques. For this reason, 'What are the Odds?' is a collaboration between political scientists and computer scientists, whose key goal is to allow both the research team and other researchers to capture and analyse the data created by online political gambling markets. This will be done by creating a bespoke project website with a 'research' face containing the tools, techniques and data generated by the project.
'What are the Odds?' will facilitate research activity that is inherently interdisciplinary - combing political science interests (psephology, public opinion analysis and electoral forecasting) with computer science concerns (database management, algorithm development, and data visualisation). The project is also international in scope, including researchers from both the UK (Drs. Stephen Lindsay and Matthew Wall from Swansea University) and Ireland (Dr. Rory Costello from the University of Limerick) and will collect data on elections that are scheduled to take place in the UK and Ireland during or shortly after the research period.
The requested funding will be used by the research team to develop reliable, open-source tools for collecting and analysing minute-by-minute updates from electoral markets from a range of websites. It will allow us hire a technician to work on the details of these tools and the project website over a 15 month period. We will seek to promote this exciting new source of political information to the general public (via an easy-to-understand web page and a media promotion campaign) and to scholars (by developing the project website's 'research face', presenting our work at departmental seminars at Swansea University and the University of Limerick, at three international conferences, and in peer-reviewed journal publications).

Potential impact
The 'What are the Odds?' project fits neatly with the description in the call of 'smaller projects' as: 'pilot or scoping studies, which, if successful, could then form the basis for a larger more robust project in the future.' This funding will allow us to bridge the technical and methodological issues needed to make future research employing online political gambling markets possible. Such future research will seek to investigate the potential of these data for political analysis, including campaign event analysis, candidate behaviour analysis and electoral forecasting. Furthermore, both the combined use of automated scraping with crowd sourced checking and the visualisation of political market trends represent fruitful avenues for further interdisciplinary funding applications to be developed by the team.
The profile of the research team also fits the call specifications - the principal investigator and co-investigators are all Early Career Researchers, according to the AHRC's criteria. Thus, management of and participation in 'What are the Odds' will develop the skill sets of all team members, enhancing their academic experience levels, capacity to work on further, related projects, and employability.
1. Wider Public
In terms of societal impact, a key objective of 'What are the Odds' is to inform and educate members of the public in the UK and Ireland about the information contained about electoral probabilities in online gambling markets.
Who?
Members of the British and Irish public interested in following campaigns and elections.
How?
The project website's 'public face' will feature regularly updated and easily understood representations of upcoming elections from live online gambling markets, as well as multimedia explanatory materials.
The public will be alerted to this site via targeted media engagements in the UK (Wall) and Ireland (Costello) during the campaigns to be studied in this project.
2. Academia.
In order for analyses based on gambling market data to influence and inform media coverage and public understanding of elections, it is necessary that such analyses be disseminated within academia and scrutinised by academic experts.
Who?
'What are the Odds?' will primarily impact on scholars engaged in electoral studies, particularly within the UK and Ireland. The tools and techniques developed in the project will also impact on social sciences more widely, and on the international computing science research community.
How?
Website
The project website's 'research face' will allow academics to engage with the datasets that this project will create for elections in Ireland and the UK, and/or to create bespoke datasets for other elections or any other live online gambling market. The Information Gathering Program (IGP) source code will also be published on the project website, representing a valuable resource for computer scientists interested in large scale page scraping.
Conference strategy
The principal investigator and each co-investigator have targeted high profile conferences to disseminate this research and to publicise the project website - Wall will attend the UK's 2014 Elections, Public Opinion and Parties (EPOP) Conference, which brings together leading international electoral studies specialists as well as the UK's major polling companies. Dr. Costello will present at the 2014 Political Studies Association of Ireland (PSAI) Annual Conference, while Dr. Lindsay will present at the 2014 ACM International Joint Conference on Pervasive and Ubiquitous Computing (Ubicomp) conference, to a an international and prestigious audience of computer scientists.
Paper strategy
As discussed in the 'Objectives' document, the project will target research papers in Political Analysis and ACM Transactions on Interactive Intelligent Systems - which are high impact peer-reviewed journals within political science and computing science, respectively.